Project CLEAN GREEN

Biomethane is key to decarbonising the UKs gas network. However, in comparison to Natural Gas, it has a lower energy density and requires enrichment before injection into the gas network. Currently Propane is used, a fossil fuel, undermining the environmental credentials of biomethane, increasing production cost and introducing bituminous elements causing down-time in biomethane plants. Project CLEAN GREEN will identify alternative green enrichment gases to fossil Propane, and consider how improved measurement technology can inform network intelligence to optimise Biomethane injection. This will lead to improvements in cost, carbon efficiency and injection volumes of Biomethane into the distribution networks.